The Future of Health: Lifestyle Medicine

90% of all preventable disease is caused by lifestyle.

The NHS is set up to treat disease reactively with medical or surgical intervention. With most chronic diseases stemming from lifestyle issues, it is therefore much more appropriate (and effective) to implement intensive-lifestyle interventions - a field rapidly growing called Lifestyle Medicine (LM).

LM is evidence-based clinical care that supports behaviour change through person-centred techniques to improve mental wellbeing, social connection, healthy eating, physical activity, sleep and minimisation of harmful substances and behaviours.

Most people **do not understand their own health,** and therefore cannot make **informed** decisions about their health or life. There are currently no products on the market which allow individuals to completely understand and track their lifestyle health and The Wellbeing Doctors (TWD) seek to change that.

This project, funded by Innovate UK, will produce the **first consumer-focused LM Dashboard**. This **intuitive** dashboard will provide individuals with the ability to **prevent and self manage lifestyle disease**, with a completely **personalised** user experience. Consumers will be able to see their various lifestyle health factors, future health risks, liaise with their Lifestyle Doctor and create and track their intensive lifestyle plans. This represents the gold standard approach to improving lifestyle health, and TWD are an experienced team specialising in this field who are best placed to create a scalable digital solution for the UK population.

This dashboard will initially be sold to corporates who will pay a subscription fee for each staff member. The potential market for this product is large - worth just under £500 million per year in the UK alone.

Not only will this **reduce NHS backlogs and pressure**, but it will also enable people to be (and feel) healthier, increasing their productivity in workplaces, whilst reducing the health-cost to the business they work for (reducing days off sick, for example).

**Most people in the UK under the age of 40 will live to around 100**. We must therefore **rapidly** change the way we approach health and start realising that the **way that we live**, not the way that we **treat** disease, is the most important health predictor of this century.

Live well today, for a brighter tomorrow.

Stay healthy.